CrewRoom: Reutilising unused corporate assets via an ai-driven platform

This project conducts experimental research into an artificial intelligence-driven platform to re-sell and sub-let corporate fixed assets such as office and storage space or unused hotel bookings. It will create substantial value for the public by reducing "corporate capital waste" and give organisations a flexible way to react to volatile markets and their changing demands. Initially, it will focus on an industry that has been hit especially hard by COVID-19: Airlines.